ADR England Community Catalyst: Children at risk of poor outcomes

National and local organisations produce a wealth of valuable data, which can be used to understand how we can reduce the number of children at risk of poor social, health and educational outcomes. However, at present, this administrative data is not being used by enough researchers or analysts. In addition, researchers and analysts are not consistently addressing the questions that policy makers, practitioners or families themselves consider to be the most important.

Funded by Administrative Data Research (ADR) England, we will establish a national community catalyst that will provide a vital point of connection, information and coaching for a broad and diverse community of child and family focused researchers and analysts, using (or aspiring to use) administrative data.

The community catalyst will focus on children involved with early intervention and children's social care services. We will deliver a 2-year programme of online and face-to-face networking events and information, together with focused coaching workshops. The actions of the catalyst will build a community of researchers who are better connected and better informed. In addition, we will foster tighter connections between researchers and the end users of their work, to ensure close alignment between research and stakeholder priorities.

The community catalyst will achieve these over-arching objectives, through four inter-linked work packages (WPs).

WP1 will provide national strategic leadership, by delivering a far clearer and up-to-date understanding of the scope of current research using administrative data for child-focused research, together with a firm indication of priorities for new research. An open access research report will integrate learning across the WP, making recommendations about how any barriers to the delivery of new priority knowledge, can be tackled.

WP2 will build capacity in the use of administrative and other large-scale datasets by establishing a web-based "one-stop shop" for child-focused researchers, complemented by an effective communication strategy and online information giving events. WP2 aims to raise awareness of the value and availability of administrative data resources, attract new entrants to the community of researchers, and forge greater connections between those already using these data.

WP3 aims to strengthen and expand a diverse administrative data research community, through online and face-to-face networking events, focused on the ADR UK flagship datasets and use-cases. Focused coaching workshops will target and support new-comers to administrative data research, and provide opportunities for new collaborations among more experienced researchers.

WP4 will provide a bespoke opportunity for an embedded research fellow, to access and use the valuable EChild resource, with supervision from the core team.

To deliver on this ambitious project, we have brought together a highly experienced interdisciplinary project team - across five academic institutions in the UK; all members of the core team have pioneered the use of child and family administrative data, across sectors. The core team will be supported by a wider expert reference group, who will share their experience and use-cases, against each of the ADR England flagship datasets and related data resources.